Facilitating the application and impact of natural hazard science through participatory engagement and policy development

The purpose of this fellowship is to establish and develop best practice for knowledge exchange across interdisciplinary projects in different hazard environments and contexts. My goal is to work with researchers and project partners to promote information-sharing between disciplines, and to build relationships that enhance international cooperation in the event of a disaster. This will be achieved through facilitating data sharing and data management best practice, attending meetings, and working closely with project researchers and partners. I will also work across IRNH projects to engage with the research teams and work with the consortia to identify key end users of the research findings, and to process outputs into usable formats for these groups. To promote best practice in knowledge exchange across disciplines, I propose to work with the other KE fellow to establish an interdisciplinary network and a workshop for interdisciplinary practice. This network and workshop will bring together researchers, practitioners, policy makers, students and others to share knowledge of the interdisciplinary process, and to facilitate the development of best practice. This knowledge exchange will inform the research process of the IRNH projects.

Both IRNH projects will focus on working with identified communities at risk, either from earthquake or volcanic hazards. In order to translate knowledge and to influence policy and practice beyond the boundaries of research, and to achieve measurable project impact, a variety of end users will need to be identified and engaged in the research process. These will include: community members, practitioners, researchers and policy makers. To facilitate the flow of communication and information between researchers and stakeholders, particular emphasis will be placed on two areas in order to increase project impact: to promote and evaluate the uptake of knowledge in local communities at risk, and to disseminate knowledge across a wide network of end users by developing policies from a sound evidence base.

At a local level I will work between researchers and local communities to engage with stakeholders and to develop trust through establishing long-term relationships. To achieve maximum impact at a local level, I propose to work alongside the STREVA project and focus on working with local partners and stakeholders in the trial volcano locations (St Vincent, Colombia and Ecuador). Local engagement and shared generation of knowledge will be achieved by working in a participatory way with local communities and partners, and methods would be transferable to any hazard location. I will work in collaboration with social scientists, and interview and focus group methods will be used to engage with stakeholders at two stages in the project. Initially, in order to identify stakeholder needs and capacities, and to identify any barriers to increasing resilience locally. This would be used to inform the STREVA project researchers of where their work will have the most impact. At a later stage, preliminary research outputs will be fed back to local stakeholders, to discuss and refine findings with them. This will start the process of embedding research outputs into practice. After an agreed period of time I will return to the workshop locations to assess project impact at a local level, using agreed measures of success that will be dependent on the project outputs.

At the policy level I will collaborate with the other KE fellow, the Impact Advisory Group, the PURE Programme Network and policy makers both in the UK and globally, in order to develop policies and frameworks that are grounded in the research findings. The collaboration will facilitate the translation of research results into accessible policy guidelines. Liaison and attending conferences of global initiatives such as the UNISDR will further disseminate the findings of the research and communicate these at the policy level.